Increasing farming competitiveness, profitability and resilience by removal of greenhouse gases (R-LEAF): follow-on funding

R-Leaf is a cutting-edge technology that helps farmers grow crops with reduced synthetic nitrogen and increase farm resilience and sustainability. It uses a special process called photocatalysis to utilise daylight and convert nitrous oxides air pollution into plant feed.

Key points:

* R-Leaf was created by Crop Intellect Ltd. It's designed to help crops grow better with reduced inputs and emit fewer harmful gases.
* We're working together with Dyson Farming and the University of East Anglia to test R-Leaf in real fields and measure the positive impact to the environment.
* This project is all about making farming better for the planet. It helps us meet goals to reduce carbon emissions and be more sustainable in agriculture.
* By using R-Leaf, we want to change how farming is done. It's a more eco-friendly and cost-effective way for farmers to grow crops. This project is a big step toward greener farming and reducing greenhouse gases.